PATT travel grant for the University of Leicester 2015

This is a STFC linked PATT grant to support astronomers observations. With the grant we will observe using world class telescopes supported by STFC.